3D Magnetic-Sensing for Machine-Control Interfaces

B3D Technology is developing new and innovative human-machine interfaces (HMIs) that could result in better, more intuitive control of drones/UAVs, heavy-machinery and other robotic vehicles. The magnetic-sensing technology at the heart of this work could also see later use in other new and exciting HMI devices for video games, 3D design and film & music production. The main technical challenges, and resulting innovations, for the project relate to overcoming some inherent difficulties with magnetic-sensing in general that have, to date, restricted it's usage to very specific applications. If successful, the project could unlock not only the stated HMI applications, but also many other mechanical joint and linkage-sensing solutions.
B3D Technology is carrying-out this project in partnership with the University of Bath where much of the underlying research finds it's roots. The project and the company are led by a Bath engineering graduate who began developing this technology as part of undergraduate research at the university.